Catapult Strathclyde

The Innovate Voucher Scheme assisted us in utilising the technical expertise of the Strathclyde University Catapult Centre which has facilitated, with their expertise of the forging business and processes, the significant improvements in the use of technology and the considerable process improvements made to our "traditional manufacturing methodologies". This has lead to increased efficiencies and capability and supported our growth ambitions.